Holography and its applications: travel grant under new applicants scheme

The pre-approved grant by the PPGP panel will fund 6600 pounds of travel to the two investigators, who are new faculty members at the University of Southampton.

Potential impact
The impact of this research could in the long run lead to novel understanding of materials such as superconductors and a new paradigm for cosmology and gravity.